Regulation of mTOR signalling by Phospholipase D during ageing

Technical abstract
Rapamycin is a potent antifungal metabolite that inhibits proliferation of mammalian cells and possesses immunosuppressive properties. The mammalian target of Rapamycin, mTOR, is a serine/threonine kinase that is present in all eukaryote organisms, and has been implicated in regulating life span. During development, mTOR primarily regulates growth, but in the adult, where there is relatively little growth, mTOR controls ageing.